Computer Assisted Electroanatomical Guidance for Cardiac Electrophysiology Procedures

This thesis proposes a framework towards standardisation in the electroanatomical mapping and ablation planning by merging knowledge transfer from previou cases and patient specific data